Calcium oscillations as a spatio-temporal patterning mechanism in the early mammalian embryo

Embryonic development involves the generation of complex forms from a largely featureless starting point, the fertilised egg. The diverse cells types of the body are organised into tissues whose component cells have to behave in a coordinated manner to mould organs and shape the embryo as a whole. One of the central problems of embryonic development is how this finely choreographed set of behaviours is coordinated across space and time. One example of a well understood (though still hotly debated) mechanism is 'morphogen gradients', where chemical cues secreted by one set of cells directs other cells in the tissue to respond in a concentration dependent manner. Such mechanisms, based on secreted molecules, has dominated research in the field.

Calcium ions (Ca2+) play very important roles in many contexts, for example, in triggering the contraction of muscle cells. Levels of Ca2+ within cells can be modulated to achieve periodic outcomes, such as the rhythmic beating of the heart. Changes in Ca2+ within one cell can trigger changes in Ca2+ levels within adjacent cells, so that their behaviour is coordinated. Such changes in Ca2+ levels can cascade across cells leading to coordinated behaviour at a distance. The time-scales over which Ca2+ levels oscillate can also be modulated, providing a mechanism for coordinating behaviour over time.

In embryonic development, Ca2+ signalling is important already at fertilisation - sperm fusion with the egg leads to oscillations of Ca2+ that are vital for further development. However, our understanding of Ca2++ signalling in early mammalian development is almost exclusively focused on its role in this process. Very little in understood about the role of Ca2+ signalling immediately after fertilisation and into the earliest stages of organogenesis, and whether it could offer an alternative to secreted morphogens as a patterning mechanism.

We have previously characterised Ca2+ oscillations in the embryonic heart, the first organ to develop. This proposal is motivated by our serendipitous observation that long before the formation of cardiomyocytes, there are already periodic Ca2+ oscillations within pluripotent cells of the embryo, raising the exciting possibility that this is an hitherto unappreciated mechanism for coordinating embryonic patterning.